University of Plymouth & Spiezia Organics Limited

To develop new and reformulated 100% organic and natural skincare products for sensitive and sensitised skin with evidence of efficacy using innovative new ingredients and manufacturing methods.